Field survey following the 12.5.08 Wenchuan Earthquake in Sichuan Province, China (Urgent Application)

A field survey of the areas affected by the 12.05.08 earthquake is proposed with the aim of assembling quantitative damage data and developing the use of remote sensing for the monitoring of earthquake damage and recovery. The survey will be carried out in conjunction with researchers from Chongqing University, and a further aim is to establish a longer-term research collaboration with Chongqing and other Chinese Universities in the field of earthquake risk mitigation.